Comprehensive blood counts in a handheld device: home monitoring in chemotherapy

For many individuals with cancer, chemotherapy forms a key aspect of treatment. Across the various types of chemotherapy, the majority carry significant side effects that often include the reduction of blood cell counts. The lowering of blood cell counts exposes individuals to higher risk of adverse events such as infection. Low blood counts are also the major cause of delayed treatment or reduced treatment dosage. Such issues can significantly impact the chance of successful treatment, as well as incur greater cost to healthcare systems. Through new analytical technology, this project is seeking to develop a smart handheld technology capable of monitoring blood counts from a single drop of blood. Through home use, our technical solution can optimise treatment delivery, ensure that clinical pathways are closely built around the individual's needs and significantly reduce healthcare expenditure.